Artistic.ly

Our mission is to help ''commercialise the world's digital imagery' and we are doing this by creating the world’s largest platform to sell digital imagery.
Our web platform is designed to support a wide variety of image-based apps, all built on our service orientated API.
The service oriented nature of our API provides a scalable foundation upon which numerous business or operational strategies might be executed. These apps will all share a degree of commonality with each other; specifically, involving an image upload, online presentation of the image and supported by revenues generated by distributing the image in either a digital or analogue form.
The first products we are building on our API are Artistic.ly and STACKY.
Artistic.ly is a site specialising in limited-edition graphic prints. It will provide a niche marketplace for artists to connect with curators, consumers and their contemporaries. The model will then be fined and optimised in order to rapidly generate new multi-niche marketplaces, each dedicated to particular genres, user-types or product options.
STACKY is an image blogging platform designed to store, share and print digital images. It is designed to help non-professionals self-publish their digital images and for professional users to generate an income from their digital images.